Accelerating genetic improvement of Atlantic salmon using speed breeding and gene editing technologies

Selective breeding has played and will continue to play a pivotal role in increasing the productivity and welfare of farmed animals, including Atlantic salmon. Its significance in all farming systems is expected to grow as the industry grapples with the challenges posed by climate change, including the spread of infectious diseases. While selective breeding is able to enhance most desirable traits, genetic progress is limited by multiple factors as defined by the breeder´s equation, namely selection intensity, accuracy of selection, presence of genetic variation and generation interval.

In Atlantic salmon aquaculture, genetic progress is notably slow, primarily due to the extended 4-year generation time. This issue is exacerbated for traits characterised by low to moderate genetic variation, especially those, such as disease resistance, which cannot be measured in the selection candidates. Disease resistance, along with growth, constitutes the main target of aquaculture breeding programmes. Given the prominent position of Atlantic salmon aquaculture in the British economy as one of the foremost food exports, expediting genetic improvement in Atlantic salmon with respect to disease resistance is not only poised to deliver substantial advancements in animal welfare but also major societal and economic benefits.

Over the last decades, the focus of aquaculture has predominantly centred on refining the precision of selection through enhanced statistical models, while other factors have been mostly overlooked. This project will take a comprehensive approach to accelerate genetic gain in Atlantic salmon via complementary interventions targeting generation time, phenotypic accuracy and genetic variation, while aligning with the principles of the 3Rs and reducing animal usage and harm.

Two distinct strategies will be explored to diminish generation time. One involves inducing early maturation in males through modifications to light and temperature rearing conditions, while the other concentrates on in vitro expansion of germline stem cells to enable in vitro sperm generation and surrogate broodstock strategies. The objective is to reduce male generation time between 4 to 8 fold, increasing the overall rate of genetic gain in the breeding programme 2-4 times. Both strategies can be coupled with in vitro phenotyping of disease resistance, using cells to determine the differences in response to infection directly in selection candidates. This approach can provide more accurate disease resistance phenotypes while reducing the need for animal experiments. Furthermore, the project seeks to establish protocols for genome editing of salmon germ cells. This breakthrough will facilitate the efficient incorporation of favourable genetic variation into salmoniculture, allowing breeding companies to produce both edited and non-edited fish from the same broodstock, accommodating diverse legislations.

Each of the approaches, when considered individually, holds the potential to increase the rate of genetic gain, thereby enhancing industry sustainability and animal welfare. When implemented in concert, this project can reshape current Atlantic salmon aquaculture by allowing speed breeding of disease resistance traits. The envisioned breeding programme, equipped with male speed breeding and disease resistance in vitro phenotyping, is poised to achieve significant genetic gains in disease resistance while minimizing the reliance on costly and harmful animal experiments. This model can be further integrated with large-scale genome editing to produce edited animals with enhanced characteristics for countries with favourable legislation. In summary, the project aims to revolutionize Atlantic salmon aquaculture, ensuring the welfare of our farmed animals and the sustainability of the industry in the face of a changing world.